HI Intensity Mapping with MeerKAT

A key goal of cosmology is to understand the accelerated expansion of the Universe, believed to be driven by a force called Dark Energy. Mapping the distribution of galaxies throughout the Universe's lifetime can measure the expansion history and help us understand the nature of Dark Energy. Historically, cosmologists have successfully used the optical emission of stars located in galaxies to map the cosmic web over time. In the past decade, a new method called intensity mapping has emerged which uses the radio emission of gas (specifically the highly abundant Neutral Hydrogen gas) to trace the galaxy distribution. The future Square Kilometre Array (SKA) and its pre-cursor MeerKAT are enormous radio telescope arrays, capable of higher sensitivities and spatial resolution than any existing radio instrument. Intensity mapping is a unique probe, as it can be observed using the SKA as a single dish array, as well as in interferometric mode which gives much higher spatial resolution in the data. Both datasets are essential if we aim to acquire a complete understanding of how hydrogen traces dark matter and how gas and galaxies evolved with cosmic time.
PhD projects are available to work on the on-going MeerKAT data analysis, both in Single Dish as well as in interferometric mode, as well as the simulation of data including instrumental effects. Topics for exploration include optimisation of the HI and cosmology constraints by combining information from both data types, improvement of the data reduction pipelines as well as preparations and forecasts for SKA observations. Most project work will be computationally and the student will work within the teams of MeerKAT and SKA intensity mapping.